Williamina & Joanna School for Variable Stars

The numbers of youths choosing STEM subjects for their National 5 and Highers in Scotland is alarmingly decreasing. One well-known reason is the difficulty for people, in particular, women and those from ethnic minorities and deprived backgrounds, to identify themselves as scientists or to find themselves able to do it. Short-term public engagement (PE) projects can bring science closer to the public, but one-off events tend to have a limited effect, in particular, when it comes to choosing a career path. Addressing the shortage of diverse role models and success stories is another challenge.
Enabling participants to own the science is a well-studied way to make a stronger impact. Therefore, we propose a citizen science project aimed at youths from deprived backgrounds and underrepresented groups around Dundee, and based on the story of two local women, Williamina Fleming and Joanna Stevens, who having initially gone to the USA to work as maids, ended up doing key research in stellar astrophysics and stellar classification at the Harvard Observatory.
Our project will use data from the North-PHASE Legacy Survey at the Javalambre Observatory, led by A. Sicilia-Aguilar and the astrophysics team at the University of Dundee. Participants will be selected among S1 and S2 youths from deprived backgrounds who have not decided on their N5 subjects yet. They will receive training in the identification and analysis of different types of stars, and work collaboratively to classify and analyse real data during monthly sessions during the 2025/2026 school year. In addition, we will also provide tutoring and interactive materials aimed at the development of transferable skills and to build their confidence and capabilities, including critical thinking, group work, science communication, and evidence-based analysis, which are also important for a career in STEM and the development of the work force in strong professions. Based on existing similar projects, we expect our citizen science results to provide valuable information for the identification of variable stars, complementary to machine learning. This will enable our young citizen scientists to be coauthors of a future peer-reviewed scientific publication with the North-PHASE team, thus providing them with a significant piece of science that they can call their own.
To further increase the impact, we will run two science fairs at the Mills Observatory, a landmark for STEM among the local community since 1935, where the participants will present their work to their families and friends as well as the local community.
Physics and Mathematics undergraduates and PhD students will help in the delivery as mentors and demonstrators, receiving the appropriate training and improving their transferable skills as science communicators.
Impact on the participant cohort will be evaluated in both short term (e.g. modifying perceptions of science and their own abilities as the workshop progresses) vs longer term (e.g. follow up of their future subjects for N5 via their teachers), and we will also contribute to further disseminate our experience via our contributions to SUPA, IOP, and interdisciplinary forums such as Dundee Education Academy.
We expect that our project contributes to increasing the awareness of local youths about their own abilities to pursue STEM careers, as well as working with the local community and increasing the employability of our university students, opening for them doors related to science communication, teaching, and outreach as well as a variety of transferable skills.